A genome-wide, single-cell analysis of vascular smooth muscle cell plasticity

Technical abstract
Vascular smooth muscle cells (VSMCs) are major components of blood vessel walls, where they regulate blood flow and blood pressure. However, in response to inflammation and injury in the blood vessels, VSMCs can change into a so-called 'synthetic' state, in which they become migratory, proliferate and take part in tissue repair. This unusual property of VSMCs, referred to as phenotypic switching, is misregulated in atherosclerosis, during which the 'synthetic' cells proliferate excessively and accumulate in the vascular wall, leading to their blockage and subsequent heart attacks and strokes. Intriguingly, it has been observed that not all arteries are equally susceptible to atherosclerosis, and VSMCs from the atherosclerosis-prone and atherosclerosis-free regions originate from different embryonic tissues. Furthermore, even in the same region, VSMCs appear to have different capacity to switch to a synthetic phenotype. One possibility is that the cells are differentially "primed" for phenotypic switching, which can be reflected by their global gene expression profiles.